Dynamic light for wayfinding & management of passenger flows at stations

The UK Rail Industry has identified that efficient passenger flow in stations has the potential to deliver benefits of £258m by improving capacity, enhancing customer experience and efficiency savings. Research has shown that lighting can influence behaviour and speed of movement of people. Modern LED lights have the potential to incorporate a range of functions that can be used for wayfinding and crowd management. DW Windsor is a UK lighting manufacturer and Urban Control a UK based smart cities company that provides Internet of Things-based control systems. DW Windsor and Urban Control are collaborating on an innovative project to develop dynamic lighting to improve the customer experience at stations. A consortium of Nottingham University, Railway Safety and Standards Board (RSSB) and the Centre for Sensors and Imaging Systems (CENSIS) will undertake research, trials and evaluate the benefits of this new technology to demonstrate the return on investment (ROI).